Development of a Knowledge Exchange Network for Sustainable Cocoa Farming

Cocoa is an important cash crop in the humid tropics supporting an estimated 5-6 million mainly smallholder farmers. The crop also supports the confectionary industry worldwide, specifically in the UK. Cocoa farmers face a number of challenges on their farms which also impact on their livelihoods. One such challenge is soil degradation, that is the loss of nutrients and soil organic matter through continuous farming of the same land. This can result in shifting cultivation, which is a driver of deforestation. Another challenge is that of climate change, which is resulting in more extreme and less predictable weather patterns. This Knowledge Exchange Fellowship builds on research conducted at the University of Reading on the environmental physiology of cocoa and on organic soil amendments with the aim of translating research findings into practical field solutions, thereby delivering more sustainable cocoa farming systems.

The fellowship will communicate key research findings on how climate change is likely to impact on cocoa to a range of stakeholders involved in cocoa production and the cocoa industry. This will be achieved through interactive workshops and follow-on surveys which will also seek to explore how cocoa farming can be adapted to a changing climate. Outputs from the workshop will also steer future research priorities on environmental physiology of cocoa.

Knowledge exchange on soil amendments (compost and biochar, which have benefits in terms of improving soil quality and nutrient availability) will build on previous and on-going research that is a partnership between the University of Reading, Kwame Nkrumah University of Science and Technology (KNUST) and the Cocoa Research Institute of Ghana (CRIG). Here, two forms of evidence will be collated, data from field trials (yields and soil physical properties) and farmer testimonials, in the forms of videos, whereby farmers describe when and how they have used soils amendments and the benefits they have experienced (for example, higher yields and improved livelihoods). These data summaries and testimonials will be translated into other languages that are spoken across areas where cocoa is grown (French, Spanish, Portuguese and Bahasa Indonesian).

A website will be developed which will act a central portal of information about methods of moving towards sustainable cocoa production. The website will be geared towards a range of players involved in cocoa farming and the cocoa industry, including extension workers, cocoa buying companies, industry and the general public. It will include important research findings on how cocoa responds to a changing climate and to specific environmental stresses (for example, high temperatures and drought). It will also include: outcomes of workshops, summaries of data showing the benefits of soil amendments (compost and biochar), farmer testimonial videos and practical guides for the preparation of soil amendment materials.

Key components of the website will be translated into French, Spanish and Portuguese to expand its international reach. The website hub will also highlight and provide links to research in other organisations that promotes sustainable cocoa cultivation. Awareness of the website and of research addressing cocoa sustainability issues will be enhanced through appropriate social media platforms and also conferences geared both to the cocoa industry and to the cocoa research community.